The cell death regulator FLIP: evaluation of novel inhibitors in colorectal cancer

Colorectal cancer is the 2nd leading cause of cancer-related death in the Western World, and the global health burden caused by this disease is forecast to increase as the populations of Western society continue to age. Thus, improved approaches to treat this disease are urgently needed. Moreover, it is important that new therapies are personalised; this means targeting them to patients most likely to benefit. This is not only important for patients, but also for struggling healthcare systems, as personalising cancer medicine means that they are spared the financial costs of ineffective therapies that may only produce toxic side-effects that require additional, costly patient care.

Recently, we have found that significant subgroups of colorectal cancer patients benefit little if at all from current treatment strategies. These subgroups are readily identifiable using modern techniques which can identify the gene mutations that cause the cancer and the extent to which the body's own defence mechanisms (the immune system) are alert to the presence of the cancer. In this proposal, we aim to identify better ways of treating these patient subgroups using a new type of drug that targets a particular mechanism used by cancer cells to survive chemotherapy. Our preliminary evidence suggests that using this type of drug in combination with established chemotherapies will improve the survival rates of colorectal cancer patients in those patients, who do not benefit from current treatment by:

1. Enhancing the efficacy of standard chemotherapy agents.
2. Reactivating the immune system to attack the cancer.

The project will use clinically relevant experimental approaches and state-of-the-art techniques to understand the molecular mechanisms by which the new drugs work to kill cancer cells and reactivate the body's immune system.

The overall goal is to test these new treatments in patients. In this regard, we are fortunate to have Prof Richard Wilson as one of our key collaborators. Richard is a Clinical Academic with enormous experience in early phase clinical trials, particularly in colorectal cancer. Through Richard's engagement in this project and his role in a number of national and international colorectal cancer clinical trials networks, we will be able to rapidly translate the most promising findings from the lab into trials in patients.

In summary, this project will lay the foundations for new clinical trials aimed at improving the survival of colorectal cancer patients. In addition, these results could also have implications for improving the treatment of a number of other cancers which are caused by the same gene mutations that cause colorectal cancer; these include pancreatic cancer and certain forms of lung cancer.

Technical abstract
FLIP is a nodal regulator of cell death and chemotherapy resistance in colorectal cancer (CRC), and high FLIP expression correlates with poor prognosis. We recently developed the first small molecules that inhibit FLIP. The overall goal of this project is to use these unique FLIP-targeting reagents and complementary genetic approaches to determine the therapeutic potential of this class of agent in CRC.

This project is organised into 5 workpackages:
1: Efficacy and mechanism-of-action of novel FLIP inhibitors in molecularly-defined CRC cell lines: the aim here is to identify optimal treatment combinations and target CRC subgroup(s) for FLIP inhibitors and understand the mode(s) of cell death induced using a panel of genetically and molecularly characterised CRC cell line models.
2: FLIP inhibitor efficacy in patient-derived models: in collaboration with Prof Andrea Bertotti (Turin), we will analyse patient-derived models of CRC in vitro and in vivo to confirm the optimal combination partner(s) and clinical context(s) identified in WP1.
3: Impact of FLIP inhibitors on murine Apc/Trp53/Kras mutant CRC: given FLIP's roles in the tumour immune microenvironment, the impact of FLIP inhibitors on tumour drug resistance in immune-competent animals (including assessment of tumour-associated immune cells) will be determined using a novel protocol to induce formation of colorectal tumours in genetically-engineered mouse models (GEMMs).
4: The association of FLIP with CRC is clear; however, the requirement of FLIP for tumourigenesis has not yet been established. Here, we will generate the first GEMMs to address this by generating animals in which we can simultaneously induce CRC and delete FLIP.
5: FLIP is a known inhibitor of anoikis (detachment-induced apoptosis), the suppression of which is required for cancer cells to disseminate from their primary site; here, the requirement of FLIP for CRC metastasis and impact of FLIP inhibitors on metastasis will be assessed.

Potential impact
Health: Colorectal cancer (CRC) has one of the highest worldwide incidences and mortality rates (>1.3 million new cases and ~610,000 deaths per annum). As the aim of this research is to provide preclinical evidence for clinical assessment of novel treatment combinations in specific subgroups of CRC, the ultimate goal is to improve treatment of stage IV metastatic CRC (mCRC), a disease in which 5-year overall survival rates are dismal (less than 6% survive beyond 5 years). Moreover, proving the efficacy of new therapeutic approaches in mCRC is a necessary first step before introducing new therapeutics into earlier stage disease. This is very relevant because at least 40% of stage II and III patients experience disease recurrence, and, compared to surgery alone, current standard-of-care chemotherapy improves 5-year overall survival in only 3-4% of stage II and 15-20% of stage III patients. Hence, there is a critical need to develop new molecularly stratified, therapeutic approaches in both early and advanced CRC.

Improving the effectiveness of CRC treatment is of most obvious benefit to the patients. Moreover, selecting the most effective treatments for individual patients ("personalized medicine") not only benefits the patient, but also avoids the use of costly drugs in patients who are unlikely to respond. Personalizing treatment in this way means that patients don't unnecessarily suffer the side-effects of ineffective treatments, side-effects which are often significant and costly to manage clinically. Overall, the research we propose may directly impact CRC patients as well as having a health economics impact. This latter impact is particularly important at a time when healthcare services in the UK are increasingly stretched. In addition, the work in this project will be relevant to the treatment of biomarker-defined subtypes of the many other cancers, which have similar genetic drivers as CRC.

Wealth: As one of the ultimate goals of this project is to develop a stratified, personalised medicine approach for the use of FLIP inhibitors in biomarker-defined subgroups of CRC, the results of this project will benefit the Pharmaceutical and Drug Discovery Industry, as it will stringently evaluate FLIP inhibitors as a new class of anti-cancer agent and identify molecular/genetic settings in which these agents are most effective. In addition, it is reasonable to speculate that the animal models and mechanistic insights developed within this project have potential to be used to drive new discovery and translationally relevant studies.

Knowledge: We anticipate that the results generated will be of use to a broad range of basic, translational and clinical scientists. As well as generating efficacy data for FLIP inhibitor combination therapies, the proposed study will generate novel, clinically relevant animal models and substantial insights into the mechanisms by which FLIP promotes tumourigenesis and drug resistance in both the epithelial and immune cell compartments of colorectal tumours.

Culture and Society: This project will contribute directly to the development of highly skilled individuals with expertise in cutting edge animals and liquid handling tissue culture and drug screening techniques. People with these skillsets are in demand in the academic and pharmaceutical sectors. A further goal of this work is to inspire the next generation of Scientists and develop broader interest and understanding of the importance of scientific research.